Translational Research Pilot Scheme

The UK is very strong in basic biomedical research,but less good in translating the results of this basic research into new information, products or devices which can be used by the pharmaceutical industry to produce new medicines.This pilot scheme tests the idea that skilled and experienced translators who work closely with both scientists and doctors can effectively facilitate this translation process.

Technical abstract
Effective development of basic science findings to proof of concept and preclinical stages of development is notably difficult to achieve.This pilot scheme aims to test the hypothesis that a skilled and experienced translator working alongside basic scientists can, if appropriately resourced, facilitate this translation process.The pilot will run for 3 years and the outcome will be independently evaluated by MRC.